Dense Visual Reconstruction

We plan to leverage the benefits of learned representations but in an interpretable manner for factor-graph based inference. Therefore, we will explore the use of uncertainty from deep learning so that we can balance expressiveness and performance for the purpose of dense visual reconstruction.